Photocatalytic chemistry in plasmonic nanogaps

My research project uses tailored plasmonic nanostructures to study and enhance photocatalytic reactions with sustainability applications. The aim is to integrate molecular catalysts - capable of CO2 reduction, plastic polymer decomposition, or biofuel production - with the powerful optical properties of self-assembled metal nanoparticles, and investigate the effects of plasmonic phenomena such as hot electrons, local heating, and tuneable resonant wavelengths on the catalytic reactions. The project will also use single-nanogap gold nanoparticle-on-mirror structures to observe the reaction states of single catalytic molecules via Raman spectroscopy.